Near-Field Transmission Enabled Next-Generation Wireless Networks

Next-generation wireless networks are poised to leverage extremely large-scale antenna arrays (ELAAs) and higher frequencies. This shift towards ELAAs in high-frequency bands signifies not only a quantitative upgrade in antenna size and carrier frequency but also a qualitative shift from the conventional far-field (FF) transmission paradigm to near-field (NF) transmission. The expanded antenna aperture and shortened wavelength associated with ELAAs extend the boundaries of what is considered the near field, an area that has traditionally been overlooked in traditional wireless communications. Within this context, exploring near-field transmission (NFT) becomes particularly intriguing, representing an underexplored domain of significant interest, especially in the context of next-generation 6G systems. This project is driven by the goal of developing a practical analytical framework and efficient resource management algorithms to enhance NFT. It is structured into three key components. The first part is dedicated to designing streamlined, low-complexity transmission strategies that boost the spectral efficiency (SE) of NF communications (NFC) systems. In the second part, we delve into the multifaceted capabilities of future wireless networks within the NF domain, with a specific focus on integrating NF into dual-functional sensing and communications (DFSAC) systems. Here, we aim to harness the NF effect to optimize sensing accuracy, reduce spectral resource demands, and enhance the energy efficiency (EE) of DFSAC systems. The third part establishes a comprehensive link between NFT and its FF counterpart, offering a holistic perspective on future applications. In this segment, we leverage intelligent antenna selection methods to augment both SE and EE within versatile hybrid-field (HF) systems. This project catalyzes fostering collaborations among telecommunication operators, service providers, and over-the-top providers, facilitating advancements in the field.